Reconfigurable Acoustic Tweezers for Biomedical Applications

Reconfigurable Acoustic Tweezers for Biomedical Applications This project aims to make a step change in micromanipulation of biological objects such as cells and micro-organisms. More specifically the aim is to use ultrasonic array technology to create reconfigurable acoustic tweezers that can perform complex manipulations within standard biological containers such as petri dishes. The use of ultrasonic arrays will enable the acoustics field to be reconfigured in real-time, for example, in response to changes in the location of the objects under manipulation. The group in Engineering have particular expertise and world-leading facilities for using and developing ultrasonics arrays. A key enabler to this concept is a forward model of the acoustic radiation forces. This modelling can be performed using various tools. At one extreme finite element simulations can include all the different physical phenomena from the piezoelectric effect to the nonlinear radiation forces. At the other extreme, a simplified analytical model can also be used for inverse modelling, such that the desired force field can be obtained. The resulting device will be integrated into a standard microscope and compared and contrasted with optical tweezers. The physics suggests that the acoustic version should be able to provide significantly higher forces, although at a lower spatial resolution. The performance limits and operating envelope will be a key outcome of this project. Throughout the project a parallel activity will be to explore the extent to which the acoustic tweezers device can be used to make quantitative measurements, for example of the deformation of biological matter. If this aspect succeeds, then the device is not only a manipulator but is an instrument capable of making quantitative measurements. All this can, in principle, be produced at relatively low cost with optimised electronics and integrated into standard microscopes. In addition to the supervisors in Physics and Engineering the project will also include collaborators in the Bristol Medical School (James Armstrong) who will contribute to the biological applications aspects. They will be key motivators for the direction of research to produce a useful and novel result.